Assemblages of automation at the workplace. An ethnographic enquiry into the imagineries of design and discourse in urban india

Assemblages of automation at the workplace. An ethnographic enquiry into the imagineries of design and discourse in urban india